Akrivia Health: Instrumentalising mental healthcare data with AI (DOMI)

**Summary**

Akrivia Health (Akrivia) is pioneering the development of a world-leading digital health platform, utilising the Electronic Health Records (EHR) data-sets held within "CRIS" (Clinical Record Interactive Search); an established platform that has the potential to transform mental health diagnosis and treatment. Akrivia is aiming to support researchers, scientists and industry to develop new treatments, better understand disease and manage healthcare services, whilst protecting the data privacy of patients and the integrity of NHS data.

Akrivia's database is potentially the largest, deepest and most comprehensive dataset specifically for mental health worldwide. No other dataset includes narrative text completed by clinicians together with communications between healthcare providers alongside extensive structured data. Akrivia provides access to ~3 million de-identified patient records from 12 NHS Mental Health Trusts, ~1/3 of all secondary healthcare in NHS England and with plans for greater coverage and extension into devolved nations.

The data governance model provides a safe and secure environment to engage both the public and private sectors. The de-identified patient-level data includes all clinical/patient interactions and interventions in both structured and unstructured data formats and with linkage to a wide range of other de-identified datasets, including UKBioBank.

**Vision**

Despite the spiralling unmet need, increasing costs to society and families, mental healthcare and research has historically been under-funded. The use of observational healthcare data has been limited due to this data being fragmented, unstructured and limited in size/scope. Clinical studies/trials are notoriously problematic in psychiatry as participants are hard to identify and keep engaged.

In other therapeutic areas, real-world observational data is increasingly important to drug development and accelerating the development of effective therapies in cancer, cardiovascular medicine, and more recently with COVID-19\.

Akrivia fundamentally believes that this should also be true in mental health. Akrivia intends to provide this missing data, giving all stakeholders the ability to access and derive information from mental health records, whilst having data security and privacy foremost.

Akrivia's vision is that researchers armed with the right information can rapidly accelerate the development of new treatments. Akrivia itself intends to become the largest and most comprehensive mental health data bank globally. In this project, Akrivia is seeking to translate one of the world's most significant mental health datasets with cutting-edge AI to derive deep clinically relevant information from unstructured data. This will allow Akrivia to provide insights for clinical trial design, drug efficacy improvement, post-market surveillance and treatment pathway optimisation.